Residues of Rome? Understanding the contents of Romano-British funerary vessels using organic residue analysis

In this project, I will explore variations in ceramic vessel use in Roman Britain through organic residue
analysis of funerary vessels from three distinct burial contexts. Continuity and change in burial
practices and vessel use can be seen on a regional level over the course of the Roman period (Cool
2004: 466; Williams 2005). For example, evidence from South-East England demonstrates the
number of accessory vessels deposited in graves decreased over the 3rd and 4th centuries, compared
with earlier funerary traditions (Philpott, 1991). These broader trends in Romano-British burial
traditions raise questions about the function of pottery in funerary contexts, for example: where did
the vessels come from, why were they chosen, and what did they contain?